Novel, Sustainable Composite Stone Heating Eco Radiators

To meet the UK Governments commitment to net zero we must move away from using gas and oil to heat homes and commercial space. Our new products can make an important contribution to solving this problem. We are developing a novel sustainable heating product incorporating recycled materials. This project will develop new processes to increase these recycled materials to high percentages without adversely affecting the product's performance.

The project will enable the development of a truly circular business model for manufacturing and recycling of this novel product

The next stage of development for us, is to increase our recycled materials used in our products from 40% to potentially 95%. This will make our products more appealing to environmentally conscious clients as it adds to their eco life cycle, circular economy product.